IIA Studentship: Selenium and Prostrate Cancer Prevention

Technical abstract
The hypothesis that will be tested in this studentship is that selenium can modulate levels of various types of collagen to inhibit the reactive stroma effect and prevent prostate cancer growth/progression/invasion. The student will undertake mechanistic studies using cultured prostate cells to investigate effects of different forms and doses of selenium on several key types of collagen in relation to prostate cancer growth, and to study the relationship between collagen formation and breakdown. Confocal microscopy imaging techniques will be used to visualise the types of collagen and study structural changes in collagen and the extracellular matrix, and the relationship between selenium status, key gene/protein expression and tissue phenotype will be investigated.

Project Outline:

Investigate mechanisms of anti-cancer effects of selenium and biomarkers of selenium status in prostate cells/tissue.

Determine effect of dose and form of selenium on global protein expression in prostate cells using proteomics techniques.

Optimise methods (protein extraction and electrophoresis conditions?) to include analysis of extracellular matrix proteins?

Comparison between effects of Selenomethionine and Se-methylselenocysteine and effects of multiple forms combined

Use of human prostate cells normal/cancer model

Identify Selenium-responsive proteins using MALDI-TOF or other suitable mass spec identification techniques, and confirm change using western blotting/enzyme activity and /or ELISA approach

Explore possibility of using prostate tissue explants and 3D cell culture model to identify mechanistic effects of selenium on prostate tissue - proteomics approach?

Investigate the effects of different forms and doses on selenium on the plasma proteome using human samples from selenium dietary intervention study - (identify Se-responsive proteins and mechanisms of effect)

Study cellular effects of selenium on collagen production and extracellular matrix using confocal microscopy techniques